Experiencing Conflict On and Offline: A Peer-led Approach to Conflict Resolution Across Digital and Physical Spaces

"Experiencing Conflict On and Offline: A Peer-led Approach to Conflict Resolution Across Digital and Physical Spaces

The research questions of the project include:

- how children experience conflict, and conflict resolution, on and offline;
- how digital and cultural practices and resources can be appropriately integrated into peer-led conflict resolution;
- how a sociomaterialist approach may inform the study of young people's experiences of conflict resolution; and
- what new approaches to conflict resolution education may emerge through consideration of young people's online worlds.

(PhD Studentship advertised at https://www.jobs.ac.uk/job/BQB977/phd-studentship-experiencing-conflict-on-and-offline-a-peer-led-approach-to-conflict-resolution-across-digital-and-physical-spaces)"